Enhanced DVB-S2 FEC Codes

DVB-S2 is a commonly used satellite communications technology, with both consumer & professional applications. Silicon Infusion plans to develop and implement several enhancements to this standard, designed to increase spectral efficiency and reduce latency. This will lower operating costs and increase the diversity of services which can be delivered using this technology.Silicon Infusion specialises in creative and innovative design solutions for use in the wireless transmission of voice, video and data. Our Zaltys suite of products has been established for over ten years, and are used for efficient, high-performance and high-speed voice, video and data transmission.